A new approach to understanding mitochondrial functions in cell death, autophagy and beyond

Mitochondria are regularly termed powerhouses due to their essential role in generating energy that is required for life. However, mitochondria are often also required for killing cells through a process called apoptosis. Through their ability to regulate life and death, mitochondria play many critical roles in health and disease. As such, understanding how mitochondria contribute to a specific process can allow its therapeutic targeting in disease.

In addition to energy production and inducing apoptosis, mitochondria have recently been proposed to regulate a variety of other important processes. These include non-apoptotic forms of cell death, a stress-response mechanism called autophagy and immunity. However, demonstrating that mitochondria are required for these processes has proved enormously challenging, largely due to the lack of appropriate tools. Ideally, one would like to remove mitochondria and assess how this affects the cellular process of interest.

This proposal centres upon developing and applying a new approach to understand the cellular functions of mitochondria. We will utilise a cellular process called mitophagy as a research tool. In this process, mitochondria are selectively depleted from a cell. This provides an opportunity to investigate biological processes in mitochondria-free cells. We will use mitophagy to define mitochondrial importance and functions in a non-apoptotic form of cell death called necroptosis. We will also apply these approaches to systematically address how mitochondria regulate autophagy. Both necroptosis and autophagy have various roles in health, disease and aging. Finally, we aim to further develop our mitophagy-based approach to understand mitochondrial function. Specifically, we will develop a chemical independent means of inducing mitophagy. This will expand the utility of mitophagy as a tool to understanding mitochondrial function to a variety of cell types and also enable its in vivo use. Ultimately, better understanding of mitochondrial function should help us manipulate processes, such as necroptosis and autophagy, in disease.

Technical abstract
Mitochondria are necessary for life through their key role in metabolic reactions such as ATP synthesis. Paradoxically, mitochondria are often required for a specific form of cell death termed apoptosis. By controlling life and death, mitochondria play numerous important roles in health and disease. Accordingly, defining mitochondrial functions can provide novel therapeutic targets. Mitochondria have recently been implicated in the regulation of other crucial processes including autophagy and non-apoptotic cell death. However, the lack of an effective mitochondrial loss-of-function approach has proved a major barrier to understanding the importance of mitochondria in these and other processes.

To address this, we will develop and exploit a specific form autophagy, called mitophagy, as a powerful new tool to investigate mitochondrial function. We will use Parkin-mediated mitophagy; in this pathway the ubiquitin E3 ligase Parkin is recruited onto the mitochondrial outer membrane following loss of mitochondrial membrane potential. Activated Parkin promotes specific removal of mitochondria dependent upon its E3 ligase function and the autophagy pathway. Crucially, this approach permits the generation of matched cells proficient or deficient in mitochondria. Using this method, we will test the hypothesis that mitochondria are required for autophagy and a form of non-apoptotic cell death called necroptosis. These are two processes that have wide-ranging physiological and pathophysiological functions. Moreover, we will address how mitochondria regulate these processes. Finally, we aim to develop a "pure" way to induce mitophagy. Specifically, we will develop an inducible mitophagy system that bypasses the requirement for chemical uncouplers. Through this, we expect that the utility of mitophagy as a tool to understanding mitochondrial function will be expanded to multiple cell-types and be readily applicable for the in vivo analysis of mitochondrial function.

Potential impact
Recent data support active mitochondria involvement in a number of processes that impact on health, disease and aging. As such, investigating mitochondrial function can lead to new therapeutic targets. For example, elucidating how mitochondria regulate apoptotic cell death has directly led to the development of a new class of anti-cancer drugs (so-called BH3 mimetics). However, in order to target mitochondrial function one has to define their role in a given process. This has proven extremely challenging, largely because no effective loss-of-mitochondrial function approach exists. The new approach proposed here will have wide-ranging impact as a mitochondrial research tool, to understand mitochondrial importance and function in many cellular processes. This, in turn, will impact future research efforts investigating mitochondria as a potential therapeutic target.
Similar to apoptotic cell death, the cellular processes we are investigating (autophagy and necroptosis) clearly have many roles in health and disease, therefore it is of paramount importance to understand how these processes are regulated in order for us to therapeutically target them.
In addition to having academic impact, further development and application of the approach described here also has the potential to support manipulation of mitochondrial function in vivo. This will positively impact efforts to model mitochondrial disease and understand how mitochondria regulate aging. Moreover, the development of methods to manipulate mitochondrial function has potential commercial impact both as a basic research tool to the various UK and worldwide companies investigating mitochondrial roles in disease and also as a gene therapy based approach to mitochondrial disease.